Advanced Electromagnetic Wave Simulator for High-Frequency RF and Microwave Component Applications

MaxLLG currently offers expert consultancy advice in microwave magnetic materials and is seeking to diversify their commercial offering by developing a SaaS beta-prototype EMW simulator that more accurately simulates electromagnetic wave effects. Magnetic components and devices are widely utilised in radio-frequency (RF) and microwave technology. However, at present there is no commercial electromagnetic simulation software which can correctly account for magnetic phenomenon in the RF/microwave frequency range. MaxLLG intends to address this deficiency.